ELISHA Systems

ELISHA Systems Ltd designs and manufactures disposable single measurement biochips coupled with an electronic reader for use as point of care devices in the detection and quantification of target molecules within organic matrices.The company is now looking at the adaptation of this platform to a point of care device for detection of bacterial cells within chronic wounds.